TRIUMPH (Temperature-controlled Range-extenders & Integrated Urban Mapping of Pollution) Hotspots

TRIUMPH is a demonstration and study of zero emission capable trucks and refrigeration units in urban environments. Refrigerated urban delivery is a key component of the modern food distribution network and temperature controlled transport is highly polluting in urban environments. Zero emission technologies provide a solution to urban air quality and can also reduce CO2 emissions. A limited evidence base exists to support the uptake of new innovative technologies in a commercial vehicle environment. This project will investigate three solutions to zero emission delivery in urban environments. 1) Fully electric vehicles (supplied by Magtec); 2) Range extended electric vehicles (supplied by Tevva). 3) Liquid nitrogen engine refrigeration units (supplied by Dearman). A detailed study of all three options will be undertaken. The project will also: develop real time environmental sensing, provided by EarthSense, which will inform the control strategy of range extended electric vehicles to provide zero emissions operation in areas of the poorest air quality; develop fleet telemetry systems for the trial vehicles; develop fleet advice software to inform roll out in the wider fleet community; and compare the emission, cost and technical performance to Euro VI diesel vehicles.